Development of a panel of reproduction diagnostics for the dairy cattle industry to improve productivity and herd health

This collaborative project will develop powerful new tests and portable reading technology for farmers in the dairy industry to improve productivity for UK farmers, improve herd health and to deliver significant environmental benefits through the reduction in methane and ammonia emissions.